spacebands - workplace wellbeing & safety technology

spacebands create software and wearable technology that makes workplaces safer.

After gaining extensive press coverage and 1000+ customers globally with their contact tracing device (including the NHS, MoD, Panasonic, Sony & Amazon), spacebands are now pivoting to create a new multi-feature hazard alert system that will change the future of workplace safety, well-being and insurance.

The brand-new wearable and SaaS platform (app and web-app) will alert for a multitude of hazards that will protect businesses by preventing workplace injuries, reducing staff sickness, enabling workplace wellness whilst collating a paper trail of live safety data points. Employers will be able to make informed decisions about their workplace safety and will be able to monitor workplace stressors whilst prompting employees to action wellness at work.

New product development has been driven by conversations with their existing large customer base, speaking with Heads of Health and Safety within leading companies such as Amazon, British American Tobacco and Prysmian Group to tackle their pain points.

spacebands' initial target market is businesses within manufacturing, production and construction; these are busy, physical workplaces with lots of moving parts. The industrial wearables market is set to grow to $3.1 Billion by 2026\.

Current workplace safety technology has a singular feature focus. spacebands will disrupt the market by collating a range of safety data points together so that Health and Safety managers can make better informed decisions about their workplace safety.